A foundation study of the effects of postnatal enalapril on maternal cardiac function following early-onset pre-eclampsia.

Background
Pre-eclampsia (PE) is a condition in pregnancy, identified by a combination of high blood pressure and protein in the urine. It affects 3-5% of pregnancies and is associated with significant risks to mother and baby. Women with early-onset PE (EPE; onset before 8 months) frequently develop abnormal heart function, which increases their risk of heart disease in later life. Subtle changes in heart function have also been shown to increase the chance of a woman getting PE again in her next pregnancy. Despite this, research to date has focused on the pregnancy and relatively little is known about what happens after pregnancy and whether outcomes can be improved with treatment.

sFlt is a protein that prevents blood vessel growth and causes blood vessel constriction. sFlt levels are raised in EPE and correlate with the degree of abnormal heart function. In animal studies, sFlt has been shown to directly cause injury to the heart and it is therefore possible that sFlt mediates EPE associated heart damage. Angiotensin converting enzyme (ACE) inhibitors are commonly used to protect against heart damage following myocardial infarction, but their use has never been tested following EPE.

Aims
1. Determine the mechanism by which sFlt causes heart injury in EPE.
2. Determine whether this can be reversed with ACE inhibitors taken after birth.

Objectives
1. To characterise abnormal heart function following EPE and determine if this can be modified by treatment with enalapril.
2. To explore the mechanism of sFlt-mediated heart damage in an animal model of PE-like syndrome and determine if it can be ameliorated by PN enalapril treatment.

Study design
EPE (human) study. Women who have had EPE, will be randomly allocated to enalapril or placebo from delivery for 6 months. Heart function will be assessed using blood tests and ultrasound scans (echocardiography). This will allow us to learn more about how EPE affects the heart (from the placebo group) and measure the protective effect of enalapril on the heart.
Animal model study. The effect of sFlt on the heart function of pregnant rats will be tested by comparing markers of heart damage in treated and untreated animals. Following this I will test the disease modifying effects of enalapril after birth in sFlt treated animals using serial blood tests, ultrasound scans of the heart and examination heart using microscopy.

Impact
If successful, this will be the first study to establish an effective treatment for the heart damage caused by EPE and will enable longer term studies in the future. This research will also provide foundations to test alternative treatments in EPE-induced heart disease. Early intervention after pregnancy could serve to reduce PE recurrence and dramatically reduce the long-term consequences of heart disease in this high-risk group of women.

Technical abstract
Early-onset pre-eclampsia (EPE), is associated with postnatal (PN) maternal cardiac dysfunction and long-term cardiovascular risk. PN cardiac dysfunction is a strong predictor of PE recurrence. Mechanistic data linking EPE and cardiac dysfunction is limited and no PN interventional studies have assessed its reversibility. Soluble fms-like tyrosine kinase-1 (sFlt) is up-regulated in EPE and induces cardiac remodelling in rat models. Angiotensin-Converting Enzyme (ACE) inhibitors prevent cardiac remodelling following myocardial ischaemia in adult heart disease, but have not been used in PN EPE women.
Hypothesis: sFlt mediates maternal cardiac dysfunction following EPE and this can be ameliorated by PN administration of an ACE inhibitor (enalapril).

Objective 1: Characterise the pathophysiology of maternal cardiac dysfunction following EPE and determine if it can be modified by PN treatment with enalapril. Women will be randomised to enalapril or placebo in a double blind randomised controlled trial (RCT). Measured outcomes will be cardiac function measured by echocardiography and serum biomarkers.

Objective 2: i) Explore the mechanism of sFlt-mediated cardiac dysfunction in an animal model of PE and ii) determine if it can be ameliorated by PN enalapril treatment. i) Pregnant rats will be treated with exogenous sFlt/vehicle. Cardiac damage will be investigated using a panel of cardiac and angiogenic biomarkers, echocardiography, macroscopic and microscopic assessment of left ventricular mass, capillary density, fibrosis and oxidative damage. ii) The same rat model will be used to determine whether cardiac damage is ameliorated by PN enalapril.

These studies will provide novel data on the mechanism of cardiac injury following EPE and the potential benefit of PN enalapril treatment. If successful, this will lead to longer term PN intervention studies in this high-risk group, which have the potential to dramatically reduce the long-term consequences of EPE.

Potential impact
Academic:
As discussed in "Academic Beneficiaries", the proposed studies will have a major impact on our understanding of the mechanism of EPE-induced cardiac dysfunction and its potential reversibility. This research will impact the wider academic community, by providing an effective model to assess PN cardiac dysfunction and new avenues for research.

Skills and training:
This fellowship will provide me with formal training opportunities at MFHRC, UoM and external courses. These include trial design, in vivo and clinical techniques, which will equip me with a broad complement of academic and clinical skills to apply for a NIHR Academic Lectureship and pursue an academic career.

Health of the general public:
The incidence of PE has increased significantly over the last 30 years, contributing annually to 70,000 maternal and 500,000 fetal deaths worldwide. ACE inhibitors are well established in non-EPE related cardiovascular disease and are relatively low-cost. If efficacious, these studies will provide the foundations for research to impact on national guidelines for women with EPE. If PN ACE inhibitors are found to reduce long-term cardiovascular disease and PE recurrence, they could efficiently be implemented into PN practice. This could consequently provide physical, psychological and social benefits to women who have had EPE and their families.

Economic:
PE is typically associated with a £9000 additional cost per case. This does not factor in the costs associated with long-term cardiovascular disease, which costs the NHS approximately £19 billion per annum. Furthermore, an unhealthy perinatal environment, including EPE, is associated with long-term disease risk in the offspring, further adding to healthcare costs. This research is the first to investigate the value of PN intervention to improve cardiac dysfunction in EPE. If effective, it offers the potential for significant cost savings to the NHS.